The role of myelin related genes across neurodegenerative disease

Neurodegenerative diseases are a diverse group of disorders characterised by the progressive loss of structure and function of the nervous system. The process of myelination has been implicated in the pathogenesis of such diseases, but mechanisms behind this are not well understood.

During my project, I plan to use bioinformatic techniques to understand the gene expression patterns and regulation of myelin related genes in the normal brain. I also plan to generate and/or analyze disease-related DNA methylation and RNA-seq data, to understand the role of myelin related genes in neurodegenerative diseases, including multiple system atrophy, progressive supranuclear palsy, and frontotemporal dementia.

Another aspect of my project will potentially be some wet lab-based research into the expression of the gene MOBP, and other myelin related genes, which have been implicated in several neurodegenerative diseases. This part of the project will include for example the following:

a) Investigation of human post-mortem brain tissue for genetic variants in MOBP across neurodegenerative diseases
b) Investigation of protein interactors of MOBP and HIP1 proteins in human post-mortem brain tissue
c) Development of an oligodendrocyte cell model for the study of MOBP and myelination.